Ethersec Industries Limited: World's first 3D Video Analytics System

This project intends to develop the world's first commercially available 3D Video Analytics
system. The 3D nature of the Video Analytics shall enable dramatically increased accuracy
when identifying an alarm condition.
The breakthrough in precession will allow currently active markets such as border security
and utilities to be effectively monitored by far fewer human observers who can, for the first
time, rely on the autonomy of the system. Further, we can explore novel markets that take
place in environments that are too problematic to monitor with current 2D technology.
The R&D performed during this project will lay the base for a suite of new products in
security and related industries. As a demonstration of this step change in product
functionality, the project will also include a further extension to the Video Analytics product
described above. This new product will provide an entirely new modality of interaction
between the user and the system, namely a synthesised multi-camera augmented reality
environment. This technical leap is only possible due to the novel characteristics inherent in
3D data sets and the transition to 3D Video Analytics.